Babraham Special EU studentship: Regulation of polycomb repressor complex 1

Technical abstract
Cells, the basic unit of all mammals, contain all the information required for survival and proliferation. Cell survival and proliferation involve highly regulated processes. One regulatory mechanism is the presence of specific proteins, encoded from unique DNA sequences known as genes. DNA is packaged into chromatin using a complex made up of proteins called histones, providing a further level of regulation on top of DNA sequence. Chromatin can be modified to regulate gene expression and therefore protein levels in the cell.

One complex of proteins that is known to modify chromatin is the polycomb complex PRC1. PRC1 is able to modify a histone and this is associated with gene repression. The PRC1 complex has been shown to play an important role in cell survival and proliferation, through its ability to modify chromatin. The proposal is aimed at elucidating the mechanism by which different PRC1-like complex are recruited to specific parts of the genome in neural stem cells, which is important in regulating gene expression to maintain healthy cells.